THETA aims to build a cloud-based SaaS platform that will lead the revolution to redefine trading technologies in capital markets for institutional investment manager.

**Unmet Need**

The combination of fee competition, rising costs and asset growth is creating never-before-seen pressures on asset managers. Within the last few years, there has been a clear trend towards greater 'electronification' and more automated trading in the financial markets. Aggregated pre-trade information and pricing is critical to smart context-based investment decision making. There is a clear need in innovations that would increase connectivity of investment managers to banks in terms of pre-trade information (Fixed Income Leaders' Summit Oct/2019).

**Solution Proposed**

THETA was founded by Abdullah Hiyatt, a trading solutions architect and consultant, Paul Wallace, a head of trading, and Peter Meddemmen, a trading systems technology chief. THETA is solving a substantial inefficient outdated trading systems need that could lead the revolution to redefine trading in capital markets. THETA solution includes:

* Support for multi-asset trading covering Currencies, Fixed Income (Bonds), and Equities (Stocks) products.
* Aggregation of trading channels by connecting directly to the banks in addition to trading venues.
* Support for multiple trading models and strategies.
* Aggregated pre-trading information

This industrial research project aims to assess feasibility of creating a cross-platform chat messaging broker interoperating with standard enterprise messaging tools and underlying technology stack, to assess regulatory requirements, and to prepare for launch.